New Business Models in Surface Markings

This project will investigate an Additive Manufacturing (AM) PPU (Pay Per Use) business model to underpin possible global developments in new surface marking techniques that build advanced ultra-reflective markings layer by layer, cured using laser or microwave technology. Surface Markings applied to asphalt and concrete give facilities and highways owners the ability to add safety, education, and advertising in prime locations, leading to global opportunities in schools, retail, car parks, stadia; as well as road surface markings. Current systems typically apply thermoplastics bonded to the surface with a naked gas flame. This gives variable results, is time consuming, and presents health and safety issues, as well as being banned from use in all 144 underground applications Worldwide. If viable, this business model will migrate HVM technology into a traditional unskilled industry, creating new products and jobs, and raising awareness of HVM in a new audience.